The path to least resistance: investigating the role of an integral membrane protein family

Humans are living longer than ever before in our history, but this comes at a cost, including amplification of age-related metabolic diseases like diabetes and obesity. These chronic illnesses are increasingly prevalent; currently 1 person is diagnosed with diabetes every 2 minutes in the UK, and 1/3 of people >35 are obese, which is the UK's 2nd biggest preventable cause of cancer. These illnesses have life-changing effects on patients and are also an enormous burden on the health services.